Trumpington to Cambridge Autonomous Busway Service (T-CABS)

"T-CABS is a 30 month project to develop a Trumpington to Cambridge Autonomous Busway. This project will develop a Level 5 autonomous 15 seater bus and demonstrate a real transport system for fare-paying passengers, offered during out-of-hours periods on the southern section of the Cambridge Guided Busway serving Trumpington Park and Ride, Cambridge Biomedical Campus and Cambridge Central Railway Station.

Providing a real transport service on today's highways, mixing autonomous vehicles with driven vehicles would be impossible in the near future. However, this project, within 24 months, will deliver real vehicles transporting real, fare paying passengers. This is because the Cambridge Guided Busway is segregated from the road, cyclists and pedestrians and underserved due to the cost of running regular large buses with drivers.

RDM GROUP will develop the vehicle and Cambridgeshire County Council will develop the business model and service levels."